Arginine catabolism supports resistance to zinc intoxication in bacteria

Group B Streptococcus (GBS) is the leading cause of death in new-born babies and life-long debilitating illness in those it does not kill. The bacterium usually lives in the adult human body but is easily passed from mother to baby during birth, where it seizes the opportunity to infect. Up to 25% of us carry GBS as part of our normal microbiome but the factors affecting its transition to an opportunistic pathogen are not well understood. GBS causes severe disease in the elderly and those with co-morbidities, but it is also an important pathogen of animals and fish; infections cause significant losses to milk production and aquaculture industries.
The pathogen can spread throughout the body and invade multiple cell, tissue and organ types (e.g. brain, lungs, blood, kidneys, bladder and skin), demonstrating its ability to survive in diverse environments within the body. GBS does this by resisting the antimicrobial actions of the human immune system. One way that our bodies fight off invading pathogens is by subjecting them to toxic levels of certain reactive metals such as Zinc (Zn). Zn is an essential element for all kingdoms of life, but this highly reactive metal is toxic when levels become mis-managed in biological systems. This occurs during host-pathogen interactions between white blood cells and GBS.
In studying how GBS responds to metals, we recently identified several new biological processes that are essential for resisting Zn stress, including some 'core pathways' that are present in most bacterial pathogens. This has led us to identify a set of novel genes which may explain why GBS is able to subvert certain antimicrobial actions of the human immune system and represent exciting new lines of investigation. Using gene-knockout technology, deletion of several genes involved in arginine catabolism drastically altered GBS’s ability to survive during intoxication by free Zn ions. We predict these capabilities can be targeted, ultimately, with treatment strategies that enhance the potency of the human body's 'usual' antimicrobial responses as a killing mechanism that is independent from antibiotic treatment, representing a promising alternative therapy that could be addressed using existing drugs.
We are well suited for this study because:
-We were first to identify a link between arginine catabolism and Zn resistance in bacteria.
-We deciphered the ‘transcriptome’ and ‘resistome’ of GBS during Zn intoxication.
-We developed and extensively used advanced molecular techniques for studying GBS, required for this project.
This proposal will test the hypothesis that arginine catabolism is pivotal to resisting Zn intoxication in GBS. Genes and compounds that control this pathway are central to the bacterium's intrinsic resistance to elevated intracellular Zn and confer a survival advantage.
Our objectives are to:

Investigate how arginine catabolic pathways confer survival to GBS when exposed to high Zn conditions
Decipher the regulation of arginine catabolism in GBS and identify a regulatory feed-in for Zn
Repurpose an FDA-approved drug to target arginine catabolism to disrupt Zn resistance in GBS

The approaches will incorporate cutting-edge molecular techniques and produce highly trained research scientists. The outcomes will be fundamental knowledge in the microbiology discipline with potential to feed future development of therapeutic approaches targeting GBS that circumvent antimicrobial resistance. Given the pathways to be studied are highly conserved in bacteria, the outcomes may also contribute to novel therapeutic strategies that target other important pathogens.